COLERMA - COnstruction Logistics Electronic Resource Management

The COLERMA project (Construction Logistics Electronic Resource Management) proposes an intelligent, cost effective, cloud-enabled software-based construction information platform using innovative RFID technology for optimisation of the construction supply chain to reduce waste and inefficiencies resulting from lack of timely information availability to stakeholders.